AI-powered collaborative planning

The project will automate the main aspects of information-rich planning consultations to save local authority planning officer time, and enrich varied user interface with planning information.